Analysis of charm physics data with LHCb

This research project will perform analysis of data collected by the LHCb Experiment at CERN, to address a some of STFC's fundamental science challenges: 'Why is there more matter than antimatter?' and 'What are the fundamental laws and symmetries of physics?'. This will be done by measuring the difference in behaviour of charmed hadrons and their anti-particle partners, to investigate if their behaviour remains the same when exchanging particles to anti-particles and mirroring the reaction. This is called a CP transformation and the project will measure to what extent the reactions change under this transformation. The methodology involves using machine learning algorithms to identify signal candidates, computer modelling to describe the decay processes and advanced statistical methods to extract the physics parameters of interest. The project will be done in close collaboration with international colleagues in the LHCb collaboration and at CERN, which is the host institute of the experiment.